Happyr Health: Personalised psychotherapy for children in pain

Millions of children worldwide suffer from recurring or chronic pain. In many cases, specialists and scientists have no explanation for the underlying cause. Hence, families are left to an exhaustive trial and error process to find relief for their children. Happyr Health is developing digital solutions to combat the emotional and social challenges that young chronic pain patients face. Using evidence-based psychotherapy techniques, elements from mobile gaming and storytelling, and applying artificial intelligence, Happyr Health aims to provide personalised support for children.

I am Nicola, co-founder of Happyr Health, and suffer from migraine, the second leading cause for years lived with disability, since age 4\. Building on my health challenges, I am envisioning a future where children learn how to deal with chronic pain early on. Not only, to spare them from exacerbating pain, but also to enable them to prosper mentally and socially, which will improve their quality of life in the long-term.

The objective of this award is to research and develop the artificial intelligence algorithm that can provide children with the therapy approach that fits their challenges. As the final output of the project, we will have developed an app, informed by patients, parents, and professionals, which we will be ready to be tested in the efficacy study we are preparing. At the same time, the Women in Innovation Award will allow me as a female founder to receive support from experts to disseminate our innovation, establish new partnerships with healthcare institutions, and develop a sustainable business model. All of this will guide us towards our goal of reducing children's suffering from chronic pain worldwide.